Growing online - how to protect our children in the digital world?

Digital technologies have become an important part of children's daily lives, regardless of cultural and geographical context. This is often due to the actions of parents who notoriously share information about their children on the Internet. Social media can today be considered a "modern baby album", where by sharing photos of their children, parents present themselves as good parents, giving birth to adorable babies, with a sense of humour and evidence of milestones achieved - all indicators family health and happiness. Very often children are not aware that thanks to their parents they have become celebrities on social media.
This parental behaviour, known as sharenting, is becoming more and more common around the world putting children at risk: loss of privacy (children do not have a say in what information is shared about them online, this digital footprint can be difficult to control later in life), identity theft (personal information can be used for identity theft, impacting children's security), exploitation (images and information can be used for commercial purposes), cyberbullying and harassment.
The main goal of GUARDIAN is to investigate the extent and dimensions of sharenting in Europe and East Africa from intercultural perspectives in order to provide guidance and recommendations on the measures required to respect and protect children’s rights in the digital world. The project will promote the rights of the child and raise awareness of the society about risks and challenges experienced by children in the digital environment and help them to navigate the online world responsibly.
The project will be implemented by academic and non-academic institutions from 4 countries: Poland, research will contribute not only to the achievement of the project goal, but also to the realisation of the potential of participants, allowing them to acquire new skills and professional qualifications.